Bristol Particle Physics Consolidated Grant 2025-29

Support for the Bristol experimental particle physics group's wide ranging research, including exploitation of LHC data with CMS and LHCb, searching for dark matter with LZ and rare muon decays with Mu3e, preparing the next generation of particle physics experiments (including DUNE and LHC upgrades), and designing possible future experiments such as electron-positron colliders and high-intensity fixed target experiments. Activities also include R&D for detector development and knowledge exchange.